Fruit Ripening Overlay SysTem (FROST) Sensing TIming Communication (STIC)

Design of a field deployable sensor system to overlay coarse Earthe Observation Data
To investigate the use of computational intelligence to learn the dynamic behaviour of a farm, and to predict the optimum time for applying soil inputs and harvesting
To work with the commercial partner to deliver a Geographic Information System (GIS) to present this data to the farmer

Potential impact
The total cost of fertilisers to UK farming is approximately £1400 Million per annum. Space data offers the opportunity to deliver data to farmers to reduce soil input costs, and maximise the yield from agriculture. The predictive nature of the research will also enable farmers to forward plan production and harvesting, which will reduce costs.

Reducing soil inputs, and maximising yields has +ve impact for the environment.